Scale Up of Direct Lithium Production from Deep Geothermal Fluid in Cornwall

The project will install a bolt-on Direct Lithium Extraction (DLE) unit at our United Downs deep geothermal site in Cornwall (TR16 5HY) to produce 100 tons per annum (tpa) of zero carbon Lithium Carbonate Equivalent. The DLE unit will produce the lithium as a by-product from the geothermal power generation at the site. The geothermal fluid is produced from a 5.2km deep geothermal well that we have drilled . The water produced is hot (measured at 188C) with a high lithium content (water samples show \>250 ppm). The high heat and lithium is due to the granite that underlies the whole of Cornwall. The bolt-on DLE unit will process the geothermal fluid from the power plant before it is re-injected into the rock through the 2.3km injection well that we have also drilled at the site. This project builds on previous research and trials of different DLE technology at the site and could lead to substantial private investment in the sector in UK.

The market for lithium hydroxide is for batteries. The market opportunity in the UK alone is for 75,000 tonnes per annum by 2035 (Faraday Institute). At present this will come from outside of the UK with a high carbon footprint. This also creates a supply risk, as processing is currently dominated by China. The UK currently produces no lithium and needs to catch up with other countries if it is to develop a domestic battery manufacturing industry.